Contact angle app

We aim to develop a mobile app that allows chemists and materials scientists to measure contact angles on their smartphone. The Innovation Voucher will help us to bring in an external expert who can convert our top-level concept into a technical design and create a first version of our app. Successful collaboration with this expert will allow us to create a new product, take it to market and build on its success to develop further applications of the same core algorithm.